ANGEL - Ai Notes GEneration for Lectures

ANGEL will use Artificial Intelligence (AI), especially Natural Language Processing (NLP), Computer Vision (CV) and Knowledge Graphs (KG) to create automated summary notes and curated relevant content to support student studies which will complement Note Taking Express's current digital classroom solution. In an online teaching environment, students often lack the concentration or attention to detail required to abstract a clear set of notes for subsequent study.

Notes and content will be generated during live lectures enabling students to have accessible and focused content, mind maps and notes to promote their studies. NTE have 50,000 hours of data and almost 50 million words of existing content we will use to train the algorithms for this project.

Current solutions, such as Zoom and Microsoft Teams are difficult to use in a blended (online/offline) teaching environment and designed mainly for meetings and conferences. BlackBoard Collaborate has been widely used for online teaching, however the cost of the software and the complexity of both the setup and UI have been a cause of frustration for many users. ANGEL will be compatible with each of these platforms as well as being integrated into NTE's own digital classroom solution and will provide a third dimension for students in an otherwise two-dimensional learning space.

It is likely that the implementation of social distancing and new technology will increase overheads significantly for HEIs as they seek to put in place COVID-19 mitigation measures. In order to maintain and grow student numbers a more engaging and supportive technology platform needs to be deployed for students to maximise their learning experience. ANGEL provides the support that many students will require in the new online learning dimension of post COVID-19\.